Colposuspension or TVT with anterior repair for urinary incontinence and prolapse: a pilot study

Almost half of women over 40 suffer with bladder weakness (incontinence of urine). Incontinence is a miserable condition, and many women suffer in silence for many years, unable to take exercise, or enjoy a full social life. The cost of pads is very expensive. Half of women with incontinence can be treated with a surgical operation. The established operations for bladder weakness in women are called colposuspension and TVT. Colposuspension is a major operation requiring general anaesthesia. TVT is a newer operation which can be done under local anaesthetic, and as a day case. It is as effective as a colposuspension in the first 5 years, but has the benefits of a more rapid return to work and full activity. It is also less expensive for the Health Service.
Some women have prolapse (dropping) of the vagina as well as bladder weakness, and we are not sure of the best way to treat women with both problems. A colposuspension will treat both conditions, but some surgeons offer TVT together with surgery to repair the prolapse as an alternative treatment. There is no good evidence that this is an effective thing to do. We wish to compare these two options (colposuspension and TVT with prolapse repair) in a trial. At the moment, we need more information on whether such a trial can be completed in a reasonable time, and whether women will agree to take part. We also need some early information on how successful each treatment will be. This application is to support a pilot study to obtain that information. We will treat all the women with incontinence and prolapse who we see in one year, and follow them for one year to collect information on the success of each operation.

Technical abstract
Female urinary incontinence affects up to 50% of adult women, and over half of these will have stress incontinence (USI) due to sphincter weakness. Surgery is an effective treatment option for USI with cure rates of 90% at one year, and 80% at five years. Until recently colposuspension was the ?gold standard? procedure but has been challenged with the development of minimally invasive sub-urethral sling procedures, of which the tension free vaginal tape (TVT) is the most established. A randomised controlled trial demonstrated TVT to be equally effective as colposuspension in the short term, with similar morbidity and shorter hospital stay, leading to reduced costs. Long-term data from this trial are awaited. The Department of Health Technology Appraisal Guidance now recommends TVT as an option for the surgical treatment of incontinence but TVT is unproven when performed in combination with other surgery. Many patients have both USI and vaginal prolapse. Some surgeons now offer prolapse repair with a TVT insertion for women with incontinence and co-existing prolapse although the best treatment for these women is uncertain. In order to exploit a window of opportunity this application is for a pilot trial to evaluate the feasibility of conducting a randomised trial of TVT plus anterior vaginal repair versus colposuspension in women with incontinence and moderate or severe anterior vaginal prolapse. The trial will have a patient preference design, and eligible women with no preference will be randomised to either procedure and followed up for one year. Patients with a stated preference will be treated accordingly, but followed up in the same way as the randomised patients. This pilot study will enable us to obtain accurate information on the numbers of eligible patients and the recruitment rate. These data will allow us to determine the feasibility and size of a future definitive randomised controlled trial. We will collect outcome data from objective (urodynamics and pad tests) and subjective measures (diaries and questionnaires) to provide an estimate of the effect size likely to be seen in the full trial.